The impact of mobile phones on young people's lives and life chances in sub-Saharan Africa: a three country study to inform policy and practice

This research, focused on the theme ICTs and development, examines the impact of mobile phones on young people's lives, life chances and well-being in Africa. The rapid diffusion of mobile phone technology offers exciting developmental potential, but concerns about possible negative impacts on poor people are growing. We aim to provide a substantial evidence base to show how mobile phone use is impacting on young people aged 9-25 years in three countries (Ghana, Malawi, South Africa). Utilising a mixed-method, child-centred approach, we will be able to examine impacts on education, health, social networks, job search, employment, participation in social movements and the political process, inter-generational relations, substitution of virtual for physical mobility and migration, and explore the broader implications for poverty trajectories (paying attention to effects of gender, household composition and location on outcomes).

We will build on our previous mixed-method, child-centred, child mobility research in 24 sites across Ghana, Malawi and South Africa in 2006-8 which included 70 young people aged 11-19 as co-researchers (e.g. Hampshire et al. 2011a, 2011b; Porter et al., 2010a-e, 2011a-c in press; Robson et al., 2009). That study focused principally on daily physical mobility of 9-18 year olds, but indicated rapidly growing mobile phone adoption by young people and the potential of mobile phones to mediate physical mobility. Consequently, we collected preliminary qualitative data and baseline quantitative data (N=2,967) on phone usage (frequency, ownership, purpose; by gender, age, household composition), and associated background material. We will repeat our 2006-8 study approach in 2012-14, in the same field sites (though not necessarily with the same respondents). Methods include in-depth interviews and group discussions with young people, their parents, teachers and other key informants, and a questionnaire survey in four different settlement types (urban, peri-urban, rural and remote rural) in two agro-ecological zones per country. Through repeat survey and detailed qualitative research in the same sites we will be able to construct a unique comparative dataset on changing patterns of youth phone usage in Africa between 2006-8 and 2012-14 (a critical 6 year period of rapid expansion in adoption and spatial penetration).

We will also extend the research focus in 2012-14, a) to also include those aged 19-25 i.e. our older cohort, 6 years on, to capture changing usage and its impacts as many in this age group move into their 20s, and b) to include much more intensive research on the role and impact of mobile phones in young lives. New themes will include use of mobile phones in job search, employment, education, health, political participation, money transfer, broad-band phone internet access, deliberate mobile phone non-use and impacts of usage on empowerment (actual and perceived potential), personal networks (e.g re spatially stretched households), network development, surveillance, inter-generational relations, migration, substitution for physical (including motor) mobility, exploitation/bullying and status issues. This will provide a strong evidence base, enabling us to identify strategies which can help promote the positive elements of mobile phone adoption and minimise potentially negative impacts and to sensitise policy makers and practitioners to these findings across Africa. Throughout, we will take a youth-centred participatory approach, working with young people as co-collaborators (as we did in 2006-8), i.e. including young people (then school-going, now in some cases unemployed) who were among the (70) child researchers trained in the child mobility study in 2006-8. Where available, they will participate in field studies (particularly field pilots), CCGs and the final review workshop. We will also employ academic research assistants (post-graduate students) in their 20s.

Potential impact
We aim to achieve impact both among Direct and Indirect Beneficiaries.

Direct beneficiaries include:
a) Young people (male and female) in our 24 study communities, who suffer many disadvantages in their lives and for whom mobile phones offer new opportunities and life chances, but also new dangers. (Their parents/carers and dependents will also benefit.) Girls and women would benefit particularly from better understanding of both potential advantages and dangers of improved phone access for expanding their (virtual) mobility; those in the remotest locations and from the poorest socio-economic groups may benefit most, given common constraints on their access to income and livelihoods, since the mobile phone offers enormous potential to leapfrog physical mobility constraints;
b) Mobile phone network companies which need to maintain a positive public profile, by alerting them to potential hazards so that they can work to introduce safeguards;
c) government departments and
d) NGOs/CBOs which are directed at safeguarding young people and promoting their well-being. With each of these groups we will disseminate and discuss our findings about opportunities, dangers and relevant potential safeguarding measures.
e) Young researchers (especially those currently unemployed) from the Child Mobility study who, through work in this project, will obtain direct financial benefit plus additional work experience valuable for their career development. They will consolidate the research techniques they learned in the CM study and benefit through further engagement with Country Consultative Group (CCG) members (youth, health and other ministries, NGOs, phone network companies etc.) (The CCG meetings are crucial for sensitisation of key actors, promoting commitment, ownership and dissemination of research outputs, so that country-wide policy and practice impacts are generated.)

Potential Indirect Beneficiaries include young people, their dependents and carers across the 3 study countries (i.e. constituting well over half the total population per country) and other potential users.

Target audiences include in-country Ministries of Women and Children's Affairs, Communications, Employment, Health, Education, Transport; local youth-focused NGOs/CBOs, and those working in livelihoods, communications, education, health etc; in-country and international private sector mobile phone network providers; international NGOs focused on young people; relevant bilateral and multilateral agencies (e.g. DFID, SDC, World Bank, UNICEF); African Technology Policy Studies Network; National Forum Groups of the International Forum for Rural Development and Transport (IFRTD).

Our project evidence base and policy guidelines will have wide value in our focus countries, across Africa and beyond, promoting sensitisation to young people's needs among both our identified beneficiaries (particularly youth, their parents/carers and dependents) and target audiences (policy makers, practitioners and the private sector), and to the positives and negatives offered by mobiles phones. It should help maximise the benefits of rapid mobile phone adoption among young people and minimise the disbenefits, with consequent improvements in the well-being of young people, their dependants and carers in Africa (and elsewhere). Particular attention will be given to dissemination to local and international intermediary organisations that will deliver findings on to end-users.